Work it out

Big Green Fox is developing a virtual world where pupils can use their taught skills to solve work-based challenges and understand better how their education benefits future employment. By making pupils’ success and enjoyment openly available (after anonymisation) we will help schools and companies to develop new teaching methods and allow parents and government to rank schools on employability of pupils. In this project we will engage an external expert to help us complete a detailed development plan and unlock both funding and partnerships to deliver this plan.